Assessment of a multi strain live biotic feed additive in reducing environmental impact and improving productivity in chicken production

The production of chicken to produce meat is responsible for the production of the greenhouse gas methane and the environmental pollutant ammonia. These are produced by the birds as they are reared and also by the litter that they live on. The bacteria that produce these chemicals live in the chicken's intestine.

Any intervention that would reduce these bacteria also has to not have a negative impact on the profitability of farming poultry or on animal health and welfare. The ideal solution would improve these, improve the profitability of framing while reducing environmental impact.

Our company has two strains of bacteria that have individually shown these properties in small scale trials and could be formulated into a feed supplement for chickens. We aim to try these in larger scale trials alone and together to see if we can produce a product that increases the profitability of farming poultry while having all of the above positive impacts. We will compare these to the effects of current market-leading products that have positive effects on profitability and health, but no environmental impacts with the aim to be at least as good in terms of economic and welfare improvements while also moving the poultry industry towards net zero.